SKA Development - Additional Funding

The Square Kilometre Array (SKA) is a large, next-generation radio telescope that is planned to be many times more
sensitive than the current most sensitive telescopes in the world and transform our view of the Universe. It is a global
mega-science project involving scientists and engineers from institutes and industry partners in more than 20 countries. It
will be a radio interferometer with an aggregate collecting area of about 1 million square metres spread over at least 3000
km and operating in the frequency range ~50 MHz to 20 GHz. It is one of a small number of flagship astronomical
instruments that will span the entire electromagnetic spectrum from radio to gamma rays, and beyond the electromagnetic
spectrum to gravitational waves, cosmic rays and neutrinos, and whose collective aim is chart the full history of the
universe from its beginnings in the Big Bang to the present day.
In March 2013 the international SKA Office issued a request for proposals (RfP) for consortia to bid for work-packages to
undertake the detailed design of the various elements of the SKA telescope and successful consortia were awarded the
work by the SKA Board in October. The University of Manchester is the lead institute for the SADT and SAT consortium
and is also playing leading roles in three other consortia - NIP in the Central Signal Processing and Science Data
Processing consortia, and MFAA antenna design in the Aperture Array consortium. The work to be carried out under this
grant focusses on delivering the agreed designs to Critical Design Review level and to produce the procurement
documentation to allow the SKA to move forward to a build phase. The various areas being explored as part of this grant
are described below.
1) SADT and SAT. The SKA can be regarded as a vast sensor network whose backbone is an optical fibre network linking
all elements of the system, from the collectors (dishes, aperture arrays) to the correlator, to the high performance computer
science data processor, and on to the national and regional science centres around the world. The University of
Manchester leads the consortium working on the optical fibre network and the options for transporting the signals
throughout the SKA, as well as on generation and distribution of the synchronisation and timing signals that are used
throughout the telescope.
2) NIP. One of the key science projects for the SKA centres on searching for, and then making exquisitely precise timing
measurements of, pulsars. This will allow new tests to be performed on Einstein's theory of General Relativity and give the
possibility to detect gravity waves. To perform these experiments requires construction of dedicated Non-Imaging
Processing (NIP) hardware. This NIP development is being led by the Manchester team.
3) MFAA. A team from the Electrical and Electronic Engineering department in the University is developing a new
receptor technology known as an Octagonal Ring Antenna (ORA) as part of an aperture array. This offers the possibility of
extremely sensitive simultaneous measurements over large fractions of the sky at the lower end of the SKA's frequency
band.
4) SDP. The data processing for the SKA will have to manage the vast amounts of data being generated by the telescopes. One of the key challenges will be to convert the raw telescope data into maps of the sky. One of the experiments will map the whole sky every few days, and in order to process this, data new algorithms running in real time will need to be written.

Potential impact
The beneficiaries of this research will be the astronomy community in the UK and globally, UK and global industry, young
scientists and engineers, and the general public.
The SKA is an exemplar "Big Data" project, addressing issues that span a multitude of disciplines and sectors, with
potential applications ranging from healthcare and transport to business and government. The work being performed in the
SADT consortium aims to build a data transport network which will carry more data traffic than the entire internet in the
USA. Non-Imaging Processing requires a huge volume of data to be processed and a high-dimensionality analysis,
necessitating the development of cutting edge search hardware and software using FPGAs and GPUs. The ORA work
represents a novel receiver system, for which several patents have been filed, and is potentially a breakthrough technology
in a number of fields, with possible applications already explored with industry (SELEX and Sarentel).
UK industries are very keen to be involved in all these research areas; for example, in the SADT area we were approached
by over 80 interested companies in 2013, including several international telecoms companies.
When the SKA is in operation, it will be the most advanced radio telescope on the planet, able to tackle the major questions
in astrophysics and cosmology and to make new discoveries. It will transform our view of the universe. The UK astronomy
community continues to play a leading role in developing the science case and deriving requirements on the technical
design, and is well placed to take full advantage of the SKA capability when it comes on line late this decade.
A project of the size and scientific & technical interest of the SKA is a strong attractor for the best young science and
engineering talent in the UK, both in the academic world as well as in industry. It provides engagement in state of the art
engineering and science, as well as project management of a global project. The high quality team being built up in Signal
& data transport (SADT) and synchronisation & timing (SAT) is evidence that this process is already taking place, and this can be expected to continue when industry engagement ramps up.